The Future of Creative Consumption: Semi-Virtual and Semi-Personal

Visualist creates a new digital asset management tool to cater to creatives in this new age of creative consumption. The aim is to significantly improve the user experience and make such productivity tools accessible to all creatives, regardless of digital maturity levels.